BIM-enabled Collaborative Platform for Innovative Low Impact School Procurement

Acute shortages of primary school places and of funding to meet this demand are evident. The solution partly lies in improving the processes through which schools are delivered so that better and more environmentally friendly facilities can be built at lower costs. This R&D project aims at bringing about such improvements by developing a novel approach to project delivery utilising the power of Building Information Modelling (BIM) as a vehicle for collaboration. The new approach will support the stakeholders and supply chain partners in a creative free-thinking environment (e.g. sandpits) and through the life-cycle of live project(s) to collaboratively evaluate existing approaches, envision and agree radical approaches and innovations for adoption. It will be developed, tested and validated in two live school projects, enabling the supply-chain members to immediately realise and evaluate the impact of their decisions on the overall project.